Ageing measurements to qualify Carbon Capture pipe designs

Enoflex manufactures cost-effective composite-material pipes for the energy transition industry. The pipes are light-weight with good cryogenic performance and are cost-competitive compared to metal alloy alternatives. Enoflex is manufacturing these pipes for the LNG industry, and will expand into applications for Carbon Capture Utilisation and Storage (CCUS).

This project will provide essential materials performance measurements in simulated real-world CCUS environments. This is a novel area for composite materials. The data will be used to optimise Enoflex's pipes specifically for CCUS applications. Carbon Capture is a key part of the UK strategy to achieve net-zero and Enoflex is proud to play a part in producing cost-effective infrastructure for the CCUS roll out.